RealTag Development of Prototype

Identity in the real world and online is increasingly blurred. Add to this there is an ever
growing trend for individuals to further access services online. In interacting with products
and services there is typically a need for a means for identity to be verified, but there is a lack
of a standard means of obtaining this authentication. Certainly there are products that address
the storage of online identity e.g. individuals can use password managers, but these still
involve launching an app and performing authentication and do not address the wider issues
of identity and its concomitant aspects such as authenticity and provenance.
RealTag’s solution is an innovative optical based tag producing a unique randomised code
with billions of permutations that is applied to products and securely verified by purchasers
using the camera of a smart device connected to a secure database that confirms to the end
user whether a product is genuine thereby protecting them from fraud and potentially from
harm.